Quantum Electro-Optic Detector Technology (QuEOD)

The QuEOD project brings together academic and industrial partners to break through the technology barriers for novel types of time-resolved SWIR detectors and pave the way forwards for UK sovereign supply and leadership. It will to develop a unique supply chain and engage in commercial exploitation for both CMT and GaSb detector technologies for next generation quantum technology applications. Industrial partners include Photon Force (project leader), Leonardo, ArQIT, IQE and QLM. Academic partners are Heriot Watt University, Cardiff University and Sheffield University, and RTO - Compound Semiconductor Applications Catapult.